THINGS3D LTD - Digital Rights Management & Brokerage Platform International Collaboration

Things3D (T3D) have developed Ownerchip® - the World’s first Digital Rights Management & Brokerage

(DRMB) platform that links Megabrand IP owners, Licensees, Venue Operators, and Mass Consumer

SmartPhone users to a network of 3d scanners, 3d printers, and content/game developers via a secure

cloud architecture and unique visceral Augmented Reality (AR) fan engagement user experiences.

The purpose of this particular project is to spend time overseas with leading Mega Brands to validate their

needs for future developmental, collaborative and commercial endeavors.